Education in ASEANStates: A Children's Rights Analysis

"The human rights of children are understood as universal: the UN Convention on the Rights of the Child (CRC) has been ratified by 196 governments, including all 10 states that form The Association of Southeast Asian Nations (ASEAN). ASEAN is authorised to create regional policies for the protection of human rights, however, it is recognised that these declarations do not wholly respect, protect or fulfil the children's rights outlined in the CRC. This research aims to further understand the social, cultural and political influences upon ASEAN children's rights policy focusing on the translation of rights and the underlying political philosophies that define what it is to be a child and how rights can empower children. The most universally accepted rights of the CRC are education rights: Article 28, access to education, and Article 29, aims of
education (UN, 1989)- Education rights are considered fundamental in the realisation of many other rights. Yet, the perceptions of education typically denote schooling and access to formalised education that may not be a compatible measure in Southeast Asia. Imperialised Western definitions of schooling force non-Western states to adapt their practices for a global education market. Existing literature relating to the colonisation of education and rights largely focuses on African contexts, thus this project will provide an ASEAN perspective to consider opportunities and barriers to the implementation of the CRC outside Western societies
"